Recovering Anti-Francoist Women's Voices: A Feminist Translation of Maria Teresa León's "Memoria de la melancolia"

This practice-based project will reinstate the anti-Francoist voice of Maria Teresa León (1903-1988),
whose work remains inaccessible in English translation to British readers despite critical acclaim in the
UK (see Jones 2020, The Guardian). It will contribute to filling the gaps left in the history of women
authors during the Spanish Civil War (1936-1939) and Franco's dictatorship (1939-1975) from a
Transnational Feminist Translation Studies perspective (Castro and Spoturno 2020; Flotow and Kamal
2020). I will translate León's 429-page memoir "Memoria de la melancolia" (1970), described as one of
the key testimonies from this period (Balló, 2021), and produce a coexisting critical commentary to
address the overarching research question of which feminist translation strategies ( Flotow, 2019;
Massardier-Kenney, 1997) are most fit for the purposes of recovering Spanish lost anti-Francoist women's
voices and presenting the historical context to a new target audience. This project responds to a feminist
interest in women's experiences of oppression, dictatorship and exile transcending national and class
boundaries (Mendoza, 2002) which, due to its transnational nature, requires translation (Castro and
Ergun, 2017).
This thesis will explore existing translation strategies (see Flotow, 2019:232-36) adopted to "make the
feminine visible" (Massardier-Kenney, 1997:58), such as the use of prefaces to preserve difference while
bringing the source context closer to the reader. Producing this translation within a funded academic
context is an innovative feminist strategy that will allow me to focus solely on the recovery of a feminist
author who has been excluded from the canon, without being constrained by the limitations of
commercial literary translation. This project will contribute to the discipline by developing tools which will
enrich the ongoing debate regarding the application of context specific feminist translation strategies.
My project will overcome the lack of dialogue between the practice and theory of translation
(Chesterman and Wagner, 2014) by developing existing theories through my own translation practice
which will produce an original contribution to the current body of knowledge. It will also improve UK
readers' understanding of women's experiences during the Spanish Civil War and in exile during Franco's
dictatorship by making León's memoir accessible to English-speakers which will result in increased
scholarly interest in León's work.